Novel EBT patch for better CVD management

The British Heart Foundation estimates that over half of people in the UK will suffer from cardiovascular disease (CVD) in their lifetimes. However, medication adherence is a key issue, with almost 31% of patients no longer adherent to their medications 6 months post-heart attack (Chen et. al., 2022). Improving medication adherence is key to reducing the strain on the NHS, as healthcare costs relating to heart and circulatory diseases are estimated at £10 billion each year (British Heart Foundation, 2024).

To address this, user-friendly drug delivery methods must be developed. While there have been some patches developed for CVD such as Bisono Tape (for hypertension/atrial fibrillation), Catapres-TTS (for hypertension) and Minitran/Nitro-dur (for angina), these suffer from various limitations, including short product-use lifetimes and irritation issues. They also lack the ability to monitor variations in skin absorption between patients.

Elixi, a spin-out of Imperial College London, aims to address this by developing a smart patch for the transdermal administration of CVD medications. Our smart patch will tackle two of the barriers to medication adherence that are classified by the World Health Organisation: therapy-related barriers (e.g. complexity of drug regimen, route of administration) and patient-related factors (e.g. forgetfulness, preferences).

With a more patient-centric approach to CVD treatment, we can improve medication adherence and ultimately improve the quality of life for CVD patients, while also reducing the strain on the NHS.